The Influence of Excited State Physics in Conjugated Polymer Devices

There has been remarkable progress over the last decade in making displays, lighting panels, solar cells and lasers out of flexible, plastic materials. This has a wide range of potential applications, such as roll up TV displays or having power generation, sensors and data communications systems woven into your clothing. The technology of organic LEDs has now matured to the degree that OLED displays are mass produced in consumer products such as mobile phones.

The next generations of plastic electronics products will include OLED lighting, solar cells and lasers. It is now clear however that to deliver the technology for these demanding applications it is necessary to develop a deeper understanding of the basic materials physics. In all of these devices the physics of the excited states of molecules plays a crucial role in performance. In OLEDs the efficiency at high brightness is limited by the absorption due to charge carriers and various interactions that quench the light emission from excited states. In lasers there is a delicate interplay of the excited state physics and laser losses, and so far little is known about how the chemical and structural properties of the materials may be used to control this.

This proposal seeks to develop this understanding by bringing together the expertise of two groups: one who are experts in measuring the optoelectronic performance of these polymers and in their application for photonics, and the other who are experts in the quantum theory of organic materials. Through a combination of theory and experiment we will aim to understand the complex excited state interactions of organic semiconductors, and uncover new design strategies to control these processes. This would help us to optimise the performance (e.g. efficiency and brightness) of current devices; and enable new generations of photonic devices based on these materials.

We will make optical measurements of the fundamental excited-state processes in the materials and their behaviour under device conditions. Using state-of-the-art techniques in quantum mechanics we can also simulate the microscopic physics which gives rise to these effects. Measuring these interactions in working devices is particularly demanding and to achieve this we will also draw on specific complementary expertise from our project partners at Cambridge Display Technologies and the University of Alicante. We will then apply our new knowledge of excited states to the operation of a range of organic devices including OLEDs, lasers, solar cells and optical amplifiers. We will quantify the significance of the different excited state interactions and develop design strategies that can minimise parasitic processes and optimise operation.

Potential impact
The research in this proposal will lead to a deeper understanding of the subtle physics of optoelectronic devices based on organic semiconductors. Through a better knowledge of the underlying physics, it will be possible to improve the performance of current devices such as LEDs used in displays, lighting and medicine. It will also help to develop new devices and applications such as plastic lasers and chemical sensors.

Early beneficiaries of this research will include the UK plastic electronics industry such as companies developing improved materials and companies developing devices and applications in the ICT, energy and medical sectors. Examples of these companies include CDT, Plastic Logic, Merck, PolarOLED, Eight19, Ambicare Health, Molecular Vision. These companies will benefit from improved economic competitiveness by using new predictive techniques for material design, and insight into how the architecture of devices can be improved such as optimizing OLED efficiency at high brightness. Such competitive benefits could already have impact during the lifetime of the project, through interactions with our industrial partner CDT.

Improvements in device performance will in turn lead to benefits for the general public through the availability of lower energy displays and more efficient lighting solutions. New applications of organic lasers for explosive sensing will benefit from improved materials design and may lead to benefits for inexpensive sensors for homeland security, humanitarian demining and defense. The impact of the work in these areas is longer term, in the 5 to 10 years timescale and beyond.

Research staff on the project will benefit from the interdisciplinary interactions of theorists, experimentalists and the different backgrounds of the project partners. The skills of such research collaboration will be valuable in a wide range of industrial sectors. In addition the researchers will acquire communication and project planning skills through reporting, conferences and public engagement activities.